Interactivity tools for the present and future development of engaging live, accessible online education

This project allows AimHi to develop a new, resilient, educational platform, to make world-class, live, learning available to a broader audience than ever before. It will allow for anyone with an internet connection and smartphone to access inspiring, interactive education, and engage with charismatic teachers, experts, and role models.

AimHi's platform currently provides leading online curriculum support, giving students the opportunity to interact in ways not possible in a classroom, and allowing them to consider alternative and complementary perspectives on the key learning areas of Key Stage 3+.

AimHi's project further develops innovative interactivity tools and will allow syllabus-based tutorials to be delivered by some of the UK's most sought-after tutors at an exceptionally low cost. Tutorials will engage multiple students simultaneously, with prices set dependent on the number of students in each class.

The project's proposed interactivity tools will be AI-powered and smartphone-optimised, ensuring a tailored and engaging experience for all students, regardless of gender, location, ability, age, wealth or health.

In addition to high-quality, low-cost tutoring, AimHi will also continue to use its platform to run live, interactive, online lessons led by inspiring individuals (such as Dr Jane Goodall). Alongside creating unprecedented global access to meaningful engagement with role models, these lessons have a broader focus on equipping students with the problem-solving skills necessary to tackle the challenges of our changing world, and will continue to help to prepare young people for the jobs of tomorrow.

AimHi's improved interactivity tools will allow teachers and students to approach learning from angles currently not possible within the traditional classroom set-up.

The flexibility and innovations offered by AimHi will stretch and redefine the definitions of 'school', 'student', 'teacher', 'classroom' and 'work', enabling everybody to find a way to engage with and become passionate about non-traditional and non-typical topics and career paths.

AimHi represents a proven solution to making online learning effective (over 90% of students engage with lessons from start to finish) in a way that current online classrooms fail to achieve. AimHi empowers students to think critically, to act on the basis of evidence and to be wiser and kinder stewards of our biosphere. Students will be able to access more expansive learning communities than what standard online classrooms or tutor services are currently capable of offering, as well as being able to supplement in-school learning environments.

AimHi's educational platform is being developed not only to deliver world-class tuition during exceptional circumstances, but to lead the way in the rapidly growing world of online learning experiences. Our improved platform will provide a resilient and flexible basis for global hybrid learning and will remain relevant and fundamental to future learning scenarios, as educational strategies expand and adapt to changing societal conditions. Most importantly, the affordable model will address many of the inequalities in access to education that have been exacerbated by the COVID-19 pandemic.